Eco Heat surfaces

Eco Heat is a first-of-its-kind, patented system that boasts public safety benefits as well as environmental advantages.

The system comprises a smooth, non-slip and fully permeable surface beneath which is a unique structure that makes it able to generate and transport renewable energy. The system transports excess heat from a certain location within a commercial or domestic building, such as a boiler room, to heat ground at low surface temperature, preventing it from freezing. During the warmer months, it collects and transports solar thermal energy to contribute towards commercial and domestic hot water demands.

Eco heat is taking renewable energy and using excess heat that already exists in buildings to create a safe walking / driving surface all year round. The resin surface also generates new renewable energy, cutting carbon emissions at the same time.